Mechanisms determining oral microbial community composition

The dental plaque biofilm includes a mixed bacterial community with very different nutritional and environmental requirements. As aerobes use up the available oxygen, the plaque biofilm becomes anaerobic within a few days. Nevertheless, both obligate anaerobes and aerobes are represented in samples. This project investigates how commensal Neisseria and Rothia species successfully compete in the anaerobic environments. Therefore, representative species are grown under aerobic and anaerobic conditions while their media is supplemented with alternative electron acceptors, such as nitrate, nitrite, sulphate and formate.

Furthermore, it has been shown that Gram-negative anaerobic bacteria are associated with gingivitis and that a high anaerobe to aerobe ratio is correlated with the severity of the disease. Thus, it is investigated if and how specific supplements, i.e. nitrate, nitrite, sulphate and formate, can influence the community composition of in-vitro grown biofilms and if the anaerobe/aerobe ratio can be adjusted. Finally, it is investigated if salivary glycoproteins can be used in a similar way. This will contribute to the understanding of important factors in microbial plaque formation and composition and may eventually be helpful in the development of prebiotics to establish and maintain homeostasis of oral bacteria